Queen's University Belfast And Randox Laboratories Limited

To develop a rapid near-patient test for the detection of bacterial infection in the sputum of patients with chronic infective lung disease.